Measurement of W+- scattering at large invariant mass

This project will make a first measurement of off-shell W+- scattering at large transverse mass up to 3 TeV. The measurement will be performed in the tau channel and interpreted in the context of Effective Field Theories for physics beyond the Standard model.